Newton Fund - PhycoPigment: Novel manufacturing methods for high value pigments products from microalgae

PhycoPigment is a collaboration of academics and industry in UK and Mexico that aims to develop novel

production technologies for a range of high value protein based water soluble pigments from microalgae from

laboratory up to demonstration. This will involve the investigating microalgal production methods in a range of

photobioreactors with innovative enhanced induction processes including manipulation nutrient and light, pre-

or post-harvest. Novel environmentally friendly extraction and purification procedures will be developed based

on the use of membrane technology. The products will be as a natural additives in a range of foods, beverages

and nutraceutical products. The resultant demonstration scale process will be evaluated for its economic, social

and environmental benefits as applied in Mexico and the UK and will be a firm foundation for impact and

development in the longer term.